Musemio multimodal, device-agnostic immersive learning platform

Musemio is an award-winning Edtech business developing interactive, solutions rooted in cultural narratives. Our products improve knowledge retention and understanding of historical contexts which users are immediately immersed in. The company is research-driven and evidence led. To date, Musemio has created novel educational products for mobile VR, accessible with only a smartphone and cardboard headset, but the current COVID-19 crisis requires widespread access to impactful educational solutions. This project will enable a business step change so our KS2 and above software products are available across all delivery platforms: VR, mobile-devices, and desktop solutions making Musemio accessible for all.

The Extension funding will support commercial activities being undertaken by Musemio to showcase multi-platform products and feed new customers into the business development sales pipeline. The main thrust of these commercial activities are a follow-up Culture Reimagined Virtual Summit (CRVS), riding on the success of the inaugural CRVS being held in partnership with Immerse UK. The event will serve as a new industry conference platform to establish Musemio as thought leaders in the space and showcase the new products on offer. CRVS will be supported with "PlayBook" marketing materials and video assets that outlines current best practices with cultural immersive learning production and the benefits of working with Musemio. Supporting both the event and marketing materials will be a social media and PR campaign that will amplify the outreach and engagement with both consumers and industry customers.